Modeling Formulaic Language: Processing and Acquisition

Native speakers often use repeated sequences of words like 'bread and butter' (e.g., Sinclair 1991) known as 'formulaic sequences'. Formulaic sequences aid in communication by freeing up processing resources and increasing fluency in both production and comprehension (Boers et al. 2006; Conklin and Schmitt 2008). For second-language learners, comprehension and production of formulaic language is a mark of native-like proficiency (e.g., Boers et al. 2006). In addition, while a formulaic processing advantage is almost always evident in a native language, it is not always present in a second language (Siyanova-Chanturia et al. 2011). A possible explanation is that second language learners have not encountered the formulaic language a sufficient number of times for it to become entrenched in memory (Alotaibi et al. 2021).

Repetition has long been taken as the key to entrenchment in memory (Schmitt 2010; Godfroid et al. 2018). Some recent studies (Pellicer-Sánchez 2017; Alotaibi et al. 2021; Sonbul et al. 2023) have suggested that formulaic sequences, such as binomials, become represented in memory after multiple exposures. Thus, it can be hypothesized that with sufficient exposure to formulaic language, processing by second language speakers will become native-like.

When acquiring formulaic sequences, learners need to acquire the form, or the words that 'wire together' in memory (e.g., the item's form is 'shoot the breeze'), and associate the form with meaning (e.g., 'shoot the breeze' means 'to chat'). An important question is how a form-meaning link is developed. Studies in vocabulary learning indicate that the form of new items is often learned more easily than their meanings. This raises questions about the balance between form and meaning in vocabulary learning. For researchers focusing on the acquisition of formulaic language, it is an under-explored issue.

Crucially, better models of formulaic language learning are needed to explain: 1) learning the form, 2) learning the meaning, and 3) the emergence of a processing advantage. By collecting a large amount of data from learners (i.e., more than 200 Chinese-English bilinguals with similar language proficiency), the proposed research aims to develop the first computational model of formulaic language learning, focusing on bilinguals with non-shared script languages.

The research has two key phases. First, a large amount of data will be collected. This will underpin model development in the second phase. The data collection phase will investigate factors influencing the learning of formulaic language, including repetition, spacing of repetitions, and language overlap. It will involve recognition and recall tests of the form and meaning of formulaic language, as well as behavioral processing tasks (e.g., priming and eye-tracking) to measure automaticity of formulaic language processing. In the second phase, the data from these tests will be used to develop a computational model of formulaic language learning in second language learners.

The findings have the potential to contribute to pedagogical practices and the development of AI/computer-assisted formulaic language learning. Furthermore, the computational model will fill a crucial gap in the literature and offer insights into language learning and processing. In sum, this research project is poised to make a significant contribution to the understanding of formulaic language learning, with potential implications for language pedagogy and the development of computational models in the field.